Vanadium-Hydrogen flow battery for energy storage applications - a feasibility study

Increasing the penetration of renewable energy generation contributes significantly to reducing emissions and is one of the most effective ways to secure energy supply. However, renewable sources (e.g. solar and wind energy) are intermittent, unreliable and put stress on the electricity grid. Energy storage systems at scale can compensate for this, enabling greater deployment of renewables at lower system cost than grid reinforcement. This project will carry out a technical feasibility study into a novel hybrid fuel cell redox flow battery for energy storage at scale at 25% reduced cost compared to comparable existing technologies. The project therefore targets all three aspects of the energy trillema, addressing both carbon reduction and energy security through enabling greater use of renewable energy generation, while specifically addressing the cost of energy storage systems